The World's Most Efficient Shower - Evaluatiing Market Entry into Water Scarce US States

Kelda Technology has reinvented the domestic and commercial shower, with a revolutionary shower

system that halves water use, without compromising user experience. The shower system is protected by

a global layer of patents and the company has won awards for innovation in the water sector.

This project aims to evaluate the opportunities for entering the North American market, including market

mapping, competitive analysis, regulation and compliance and prototype development.